Birmingham City University and Kashket and Partners Holdings Limited KTP 25_26 R1

To develop a culture of innovation within an SME to enable implementation of growth and digital marketing strategies facilitating national and international expansion.